Gallium Oxide for semiconductor devices - Reducing our carbon emissions.

Unless more energy efficient semiconductor devices are developed, there will be major energy shortages in the future. If it progresses at the current rate, Artificial intelligence (AI) will consume most of the energy humans generate in a few decades. There is an exiting material on the horizon, Gallium Oxide (Ga2O3), with a bandgap of 4.9eV , that will allow high breakdown voltage, energy efficient power electronics, electric cars and electric planes. We have demonstrated its excellent device performance with collaborators in Japan and the USA, but also the limits it faces, namely excessive device heating as it is a low thermal conductivity material as well as carrier trapping. This project will address to understand the physical origins of these device limits and develop mitigation strategies; this will include the integration of this new material with diamond to aid heat extraction.